RTC - Real-Time Compositing

RTC – Real-Time Compositing - will carry out Research & Development to create a new real-time compositing ‘VFX-in-a-box’ product to replace traditional compositing in a post-production pipeline and also greatly improve on limited overlay systems used on set locations. The approach will exploit recent CPU & GPU advances in modern PC architecture, and include game engine technology to make real-time compositing of 3D object elements at high quality a real possibility. This will disrupt the outdated iterative post-production workflow (using final-frame renders) with real-time on-demand results providing huge efficiency gains and quality improvements for companies that use it. RTC will achieve the first ever real-time solution for compositing of visual effects which can be used both in the traditional markets (broadcast and film/TV post-production); as well as enabling professional level Augmented Reality (AR) and wide ranging use in general live presentation techniques for emerging markets across many industry sectors.